"Automating the AI product pipeline: from initial design to eventual deployment."

Artificial Intelligence (AI) is assuming a larger role in society, making it increasingly important to ensure that AI models are designed effectively and deployed safely. However, in recent years, these models have become so complex that it can be inefficient or ineffective for humans to make judgements about their design and deployment. My PhD research tackles this concern by proposing algorithms to automate aspects of the AI product pipeline. With regards to design, I am developing techniques for neural architecture search that can be used to automatically design accurate and efficient neural networks. With regards to deployment, I am developing algorithms that can automatically determine whether an AI model has been deployed safely and lawfully. Together, these algorithms allow for the creation of powerful AI products while also providing regulators with the tools required to ensure their responsible deployment.